Developing multi-material structures using additive manufacturing

The objective of this PhD project is to address the knowledge gap around metallic Functional Material's (FMs) and establish new methods for multi-metal Additive Manufacturing (AM). This requires the identification of suitable material combinations for laser-based AM and the determination of appropriate design guidelines for the interfaces formed between dissimilar materials. For the success of metallic FM, there is a critical need to understand how different metals can be combined in AM to achieve desired properties. To achieve this, the project will focus on determining the structural and thermal behaviour of the interface regions of the printed component, where dissimilar materials are in contact. This will be done by studying the printing laser parameters' effect on these regions. Similarly, it is essential to understand how different material distributions at the interface (sharp distribution, diffused, interlocked, etc.) affect the robustness of the joint. The correct design of these complex parts will require characterizing and testing the interfaces formed in the printed structures.